University of Portsmouth And Classic Folios Limited

To develop and implement a diversification strategy through product/e-product innovation, and new market entry, to reduce the dependence on the property sector.